Probing physics above the Electroweak symmetry breaking scale using LHC data

Exploit LHC data to provide constraints for BSM model building; using Rivet, MC generators, Make new measurement(s) with ATLAS as appropriate.
Contribute to ATLAS event display.